Feasibility and Benchmarking of RiboTite gene expression control technology

We have developed a novel gene expression technology that has applications in the R&D kits market and in the manufacture of biopharmaceuticals. We plan through this current study to benchmark our expression technology against those systems currently available in the marketplace. This study will showcase the key areas of technical superiority of our technology, inform its subsequent positioning in the market place, inform our business planning and act as an enabling primer for private equity investment. The outputs from this grant will lead to partnering collaborations with industry, provide impact for BBSRC funded research, and potentially lead to wealth generation and job creation for the UK.